Enable eVeryone's Engagement in the eneRgY transitiON

The Every1 consortium bringstogether leading expertsin energy and education, and expertsin ecosystems combined with socialsciences to deliver an impactful concept that includes all elements needed to enable an effective participation of all European stakeholders in the digital energy market. Every1 starts from a deep data-informed understanding of stakeholders and ecosystems (citizen, cities, energy communities, companies, regulators, and distribution grid operators) to map who they are, what they know, how they use information and where they look for it. Similarly are existing and emerging solutions (products and services) assessed and validated, and use cases will serve to understand what stakeholders need to know in order to take up a role that matches their potential. This gap is used to develop learning pathways that lead to the identification of the needed capacity building material. Parallel, Every1 works on making a market by exchanging best practices with policy makers and energy regulators, enabling discussions on barriers, and developing joint communication material for their peers. A strong outreach campaign is launched which focusses on the local level with impactful social media campaigns, material in various languages and spread through the media the local stakeholders use. The operation of the ecosystems is based on the proven EXPLORE SHAPE UNITE approach and includes guided one-on-one support, joint activities, webinars, matchmaking, and more. Future ecosystems are actively engaged and trained, while cooperation with diverse activities and networks will lead to a wider uptake of the capacity building material.